Investigating Glutamate and Opioid Mechanisms of Antidepressant Response to Ketamine (GO-MARK)

Depression is a common mental illness and leading cause of disability worldwide. There are significant limitations to currently prescribed antidepressant treatments, including a delay in the onset of action and a substantial number of individuals fail to respond fully, with many demonstrating persistent, treatment-resistant depression. Ketamine is an anaesthetic agent which has shown promise as a novel antidepressant with the potential to overcome these limitations. Rapid reductions in depressive symptoms have been consistently demonstrated following a single sub-anaesthetic ketamine infusion, including in cases of treatment-resistant depression.

Ketamine is known to act on a particular subset of receptors in the brain called NMDA receptors, leading to changes in levels of a brain chemical called glutamate. It has been proposed that ketamine's antidepressant effects are caused by an acute 'glutamate surge' after binding to NMDA receptors with accompanying changes in brain connectivity and plasticity. Ketamine also interacts with a number of other sites including opioid receptors. The glutamate theory has recently been challenged with the finding that in patients with treatment-resistant depression, pre-treatment with a drug that blocks the opioid receptor, naltrexone, dramatically reduces the antidepressant effects of ketamine. Despite these theoretical advances, the exact brain mechanisms responsible for the acute antidepressant effects of ketamine have yet to be determined.

In this study I aim to test the theory that ketamine causes an acute 'glutamate surge' in individuals with depression that respond to ketamine treatment by using a neuroimaging method that allows measurement of glutamate dynamics. An additional neuroimaging technique will be used to measure changes in brain connectivity before and after ketamine administration to test the prediction that patients who respond to ketamine also show specific changes in brain connectivity. In the study, depressed participants will receive a ketamine infusion on two separate occasions during neuroimaging. Importantly, on one occasion they will first receive treatment with placebo, a tablet that has no active drug effect before the infusion, and on the other they will receive treatment with naltrexone, a drug that blocks opioid effects.

This study will help understand if there are changes in brain glutamate and brain connectivity immediately after receiving ketamine and how these changes are related to antidepressant response. Furthermore, it will also help understand the effects of blocking the opioid receptor on any changes in glutamate, brain connectivity or potential antidepressant effects caused by ketamine.

This research is important for a number of reasons. Firstly, this study will further our understanding of the processes underlying depression. Secondly, determining the brain changes that are related to antidepressant response will help in identifying markers on brain scans that could be used in the future to help predict which patients with depression will respond to particular treatments, allowing a more personalised treatment approach. Finally, separating and understanding glutamate and opioid mechanisms leading to ketamine's antidepressant effects will help to identify potential novel treatment targets, encouraging the development of new rapid-acting antidepressant treatments in depression.

Technical abstract
BACKGROUND/AIM
The neural mechanisms underlying the antidepressant effects of ketamine are yet to be fully determined. In addition to NMDA receptor antagonism, glutamatergic activation and changes in functional connectivity, ketamine also produces mu-opioid system activation. This study aims to determine the acute effects of ketamine on brain glutamate dynamics and functional connectivity in major depressive disorder (MDD), relating these findings to antidepressant response and establish if pre-treatment with a mu-opioid receptor antagonist, naltrexone, attenuates any of these effects.

OBJECTIVES
1. To characterise brain glutamate level dynamics in the anterior cingulate cortex (ACC) during ketamine infusion and whether pre-treatment with naltrexone modulates any changes.
2. To investigate the effect of ketamine on functional connectivity and whether naltrexone modulates changes.
3. To examine if there is a relationship between changes in depressive symptoms, glutamate levels and/or specific alterations in functional connectivity following ketamine administration, and whether naltrexone attenuates any of these effects.

METHODS
The study is a randomised, double-blind, crossover design with two treatment conditions: oral placebo or oral naltrexone 50mg, preceding ketamine infusion (0.5mg/kg) during neuroimaging in 24 subjects with MDD. Neuroimaging consists of functional proton magnetic resonance spectroscopy, to examine brain glutamate dynamics in the ACC and resting-state functional magnetic resonance imaging, to examine changes in functional connectivity pre and post ketamine.

SCIENTIFIC AND MEDICAL OPPORTUNITIES
This research will provide invaluable information, not only on the mechanism of action of ketamine, but also on aspects of depression itself. Results may help identify predictive biomarkers of response and treatment targets that can be tested in future studies to develop more personalised and effective treatment strategies for depression.

Potential impact
Understanding how ketamine works in the brain to cause rapid antidepressant effects is a topic of great public and academic interest. A clear understanding of ketamine's specific mechanisms will create exciting opportunities for a more personalised treatment approach and encourage the development of new targeted and selective future antidepressant strategies. This research is relevant, innovative and timely and will impact positively on patients, clinicians, health service providers and the pharmaceutical industry together with advancing global scientific knowledge.

PATIENTS WITH DEPRESSION:
By providing an understanding of the neurobiological processes that underlie response and non-response to ketamine this research will help validate the biological basis of depression and help reduce the stigma often associated with this condition. The project will increase the awareness of rapid-acting antidepressant strategies and in the long-term patients with depression (particularly those that have not responded to current approaches) may benefit from novel treatments developed to target specific mechanisms identified from this research.

CLINICIANS:
This research will be of particular value to clinicians, especially those treating depression. Alongside raising the profile of the availability of new rapid-acting approaches, a strong mechanistic understanding will lead to safer and more confident prescribing and monitoring practices. This demand will become increasingly relevant as esketamine, the (S)-enantiomer of ketamine, has been licensed for the treatment of TRD in the USA, a process that may soon be repeated in the UK and Europe.

HEALTH SERVICE PROVIDERS:
This research will eventually have an economic impact on the NHS and in a broader sense for the UK government. Depression is a leading cause of disability associated with rising socioeconomic and NHS costs exacerbated by delays in effective treatments and treatment resistance. Together with understanding mechanisms of rapid acting agents like ketamine, this work will identify potential biomarkers of response, supporting a longer-term personalised medicine approach, allowing individuals to be given the most effective treatment early on, cutting costs and speeding up recovery times.

PHARMACEUTICAL INDUSTRY:
There has been a shift away from developing new drugs for mental health disorders, despite the profound health burden. Parallel to the development of esketamine and other rapid-acting agents, this timely research may reveal novel treatment targets for next generation antidepressants, drive future industry collaboration and provide further motivation for pharmaceutical companies to reinvest in depression and mental health.